Developing Cryosuit - usability and performance validation of our portable, rapid cooling device for heat-related illness.

**Developing the Cryosuit - usability and performance validation of our portable, rapid cooling device for heat-related illness.**

Illness and complications brought on by heat has a significant impact on population health and economies worldwide. Heatstroke causes vital organ damage, leading to serious debilitation or death, if treatment to lower core body temperature is not administered quickly.

Heat-related illnesses(HRI) such as heat stroke cost the UK £3.85bn between 2000-2009 \[CCC.org-2019\]. By 2030, heat stress will cost the global economy £1.8 trillion/year in lost productivity and healthcare\[UN,2019\].

Global warming and the increasing regularity of extreme weather patterns is therefore driving an urgent need for new technologies to treat HRI, with a 2018 Environmental Audit Committee report predicting "heat-related deaths are set to treble by 2050" in the UK without Government intervention.

Cryogenx aims to radically disrupt the £360m 'cold therapy' heat illness treatment market with Cryosuit; our portable rapid cooling device for treating HRI in-the-field. Compact, self-powered and lightweight, it's easy to operate and can be effectively deployed in any scenario, overcoming the logistical barriers and resource dependency of current cooling methods.

Critically, Cryosuit will enable life-saving cooling to be initiated as rapidly as possible; the single largest factor influencing patient outcome.

Building on our initial Cryosuit prototype - which data from preliminary tests shows to have 2.5x faster cooling rate, 3x duration, and 70% reduction in cost compared to existing field HRI treatment methods - this experimental development project will optimise the technology to demonstrate the usability, safety and efficacy required to be a recognised healthcare solution.

With support form University Hospitals Birmingham NHS Foundation Trust, we'll develop our technology via human-centred-design principles into a full-scale V2 prototype, validated in field-trials with Brunel University, Air Ambulance, Balfour Beatty and UK Special Forces.

The projects outputs will be:

* Ergonomically designed TRL6 prototype and packaging with integrated gas delivery system
* Clinical datasets and validation from end-user field trials